Queen's University Belfast and Montracon Limited

To develop and implement high value design and manufacturing processes and technologies utilising digital manufacturing as a key enabling engineering tool.